Characterisation and assessment of advanced nickel alloys after inertia friction welding

Rolls- Royce have a global lead in the understanding and use of advanced nickel disc alloys after inertia friction welding. This project run as an ICASE will underpin this fundamental understanding by in-depth characterisation of both microstructure and mechanical behaviour in these advanced nickel disc alloys after inertia friction welding.